Understanding the role of metabotropic purinergic (P2Y) receptors in the mammalian cochlea throughout life

Age-related hearing loss (ARHL) is one of the most common health conditions affecting adults, causing a progressive loss of hearing sensitivity and decreased ability to understand speech. Approximately 1 billion people worldwide will experience disabling hearing impairment by 2050 (WHO), primarily linked to ARHL, excluding them from basic day-to-day communication, which leads to social isolation and depression. Despite the impact of ARHL within our society, there are no treatments because we know very little about the underlying mechanisms.

Recent research has primarily focused on the role of the sensory hair cells and their neurons in ARHL, neglecting the vital role played by the supporting cells, which are crucial for the function and survival of the cochlea. Supporting cells regulate essential physiological processes in the cochlea such as maintaining fluid homeostasis and protecting against noxious stimuli, and disrupting their activity leads to deafness.

We have recently demonstrated that the expression profile of three metabotropic purinergic receptors (P2rY1, P2rY2, P2rY4) in the supporting cells changes with ageing, leading to an increase in ATP-induced Ca2+ responses and the appearance of Ca2+ oscillations. These age-related changes seem to recapitulate the purinergic receptor expression profile found in the developing cochlea, which has been implicated in the modulation of gene expression and interpreted as a signalling mechanism to sense damage to the sensory epithelium. However, evidence for the specific role of the three P2Y receptors in the cochlea is lacking and the reason for their expression changes with age is unknown.

The overarching testable hypothesis is whether the "return" of purinergic receptor expression in the aged cochlea to a pre-hearing configuration is an attempt to prevent or to avoid further damage to the senescent sensory epithelium. As we begin to develop therapeutic strategies to combat ARHL, should we target the hair cells/neurons or the supporting cells? If the latter, should therapeutic interventions aim to promote or prevent the age-related changes in purinergic signalling?